Merlin - phase 2

We seek support for the development of an in-depth market analysis and a robust market
strategy for the exploitation of highly versatile, portable equipment for machining, grinding
and lapping of gas safety valves to facilitate a total in situ refurbishment solution. We have 30
years experience and a proven track record in the service and repair of gas safety valves in the
UK, Europe and Asia. Through our in-house research and development have identified a gap
in the market for in-situ repairs which can significantly reduce operational down time in large
scale industrial facilities. We are seeking support to investigate a route to development for an
prototype machine that has already been proven on a bespoke basis with a selection of our
industrial clients. We would like to offer the market a generic tool that can allow in-situ
repairs across a range of safety critical infrastructure platforms in the oil, gas and power
industries. To achieve this we need to increase the visibility of our company and expand our
client base through a programme of targeted visits and attendance at key trade shows, thus we
can develop a deeper understanding of the market and the requirements of our primary clients
and develop our working prototypes to meet industrial need. The development of a generic
repair tool is a challenging idea for our company and would be a step change for our current
business, however our strong international profile means we are expertly placed to exploit the
current gap in the market.